IMPACT: Improving Adult Care Together

IMPACT stands for 'Improving Adult Care Together'. It is a new £15 million UK centre for implementing evidence in adult social care, co-funded by the ESRC and the Health Foundation. It is led by Professor Jon Glasby at the University of Birmingham, with a Leadership Team of 12 other academics, people drawing on care and support, and policy and practice partners - along with a broader consortium of key stakeholders from across the sector and across the four nations of the UK.

IMPACT is an 'implementation centre' not a research centre, drawing on evidence gained from different types of research, the lived experience of people drawing on care and support and their carers, and the practice knowledge of social care staff. It will work across the UK to make sure that it is embedded in, and sensitive to, the very different policy contexts in each of the four nations, as well as being able to share learning across the UK as a whole.

As it gets up and running, IMPACT will seek to:
Provide practical support to implement evidence in the realities of everyday life and front-line services
Overcome the practical and cultural barriers to using evidence in such a pressured, diverse and fragmented sector
Bring key stakeholders together to share learning and co-design our work in inclusive and diverse 'IMPACT Assemblies' (based in all four nations of the UK to reflect different policy and practice contexts)
Work over three phases of development ('co-design', 'establishment' and 'delivery') to build a centre that creates sustainable change and becomes a more permanent feature of adult social care landscape

Potential impact
Who will benefit?

IMPACT aims to contribute to a situation in which people with care needs can lead an ordinary life of their choosing. We will work with stakeholders across ASC to achieve positive impact for beneficiaries:
- People who use/need ASC and carers
- ASC practitioners
- Service providers
- People who plan and lead ASC
- Professional, industry and regulatory bodies
- National voluntary and representative/membership organisations
- Local user-led organisations and 'seldom heard' groups

How will they benefit?

People who use/need ASC and carers will benefit from the improvements in ASC that IMPACT facilitates. They will benefit by experiencing new/altered forms of support (more suitable, appropriate, flexible) to meet their needs and aspirations for a meaningful life. Numbers of beneficiaries will be large, as we intend to scale the promising improvements our delivery models encourage 'up and out'.

ASC practitioners, service providers and planners/leaders will also benefit. Service operation will become smoother, alleviating some of the strain/stress they experience. Their work should be more satisfying, and they should be freer to improve/enhance the service to which they contribute or which they provide, plan or lead. They will feel better supported and better equipped to fulfil their respective roles.

IMPACT will provide professional, industry and regulatory bodies and national voluntary or representative/membership organisations with learning about how best to improve ASC, as well as new and distinctive channels through which they can communicate their perspectives and gain understanding of the views/experiences of people receiving and delivering ASC.

Local user-led organisations and 'seldom heard' groups will benefit as IMPACT will be specifically targeting them as participants in its consultative processes and through our delivery models which involve the establishment of numerous time-limited local projects, networks and initiatives.

Enabling potential beneficiaries to engage: each 'IMPACT Assembly' (5, all 4 UK nations) will involve people with experience of using ASC services, carers, care staff, providers, commissioners and researchers. We will also engage with SCIE's existing networks; use a Lived Experience Engagement Lead to build relationships with user-led organisations / seldom heard groups; and run an online survey to collect views on our priorities, delivery models and ways of working (with 50% of respondents having experience of using/needing ASC). We will co-design our priorities and approach, and work across the different policy/practice contexts of all four UK countries. Our delivery models will use techniques that support intended beneficiaries to engage as fully/frequently as they wish, with funds allocated to support participation of groups whose involvement without such resources would not be practical.

IMPACT's approach will be guided by our evolving 'Theory of Change' (see Pathways to Impact). Our delivery models (to be refined/extended as we go) will be continuously guided by the engagement of potential beneficiaries (see Case for Support). Examples of our activities, in which beneficiaries will be involved, include: 'prevention and wellbeing' (e.g. reducing loneliness for older people); 'person-centred and assets-based approaches' (e.g. personalising care for people from BME communities); 'carers' health, wellbeing & social inclusion' (e.g. combining paid work & unpaid care); 'sustaining & supporting the ASC workforce' (e.g. supporting staff to care for others); 'strategic planning & leadership' (e.g. developing practice leadership skills); 'unmet care & support needs' (e.g. improving support for self-funders); 'technology in care' (e.g. helping providers choose the 'right' technology); 'new models of provision' (e.g. intergenerational working in residential care); and 'care, housing & health' (e.g. creating integrated neighbourhood teams).